Measuring and modelling plant-driven soil carbon dynamics

One of the most pressing problems in environmental science is the possibility of a feedback loop between atmospheric CO2 levels, global warming and soil carbon emissions. The land surface is currently a net sink for rising CO2 as vegetation grows faster, but as warming continues, soil microbes will turn over carbon faster, and it is predicted that the land will become a net source of CO2 at some point resulting in a feedback loop.
However understanding of the underlying processes is poor and they are poorly represented in models. This PhD will exploit a unique experimental facility at Cranfield - the Wolfson Field Laboratory - to study plant root-soil interactions affecting soil carbon turnover so as to develop better soil carbon models. The facility contains large soil monoliths linked to instruments for measuring carbon fluxes and their stable-isotope composition. The isotope composition allows partitioning of the fluxes between plant and soil sources, giving detailed datasets for modelling. We will exploit this data using model-data fusion techniques to develop and test new models of the underlying processes.